Velocity map imaging of chemical reaction dynamics

The dynamics of molecular photodissociation and bimolecular reactions will be studied
using a molecular beam and velocity map imaging apparatus. Experimental determinations
of product quantum state population distributions and differential cross sections will be
compared with computational simulations using accurate potential energy surfaces. The
research will contribute to the activities supported by EPSRC Programme Grant
EP/L005913/1 Chemical Applications of Velocity and Spatial Imaging.